Application of lacustrine carbonate clumped isotope paleothermometry on the Tibetan Plateau since the last deglaciation

Application of lacustrine carbonate clumped isotope paleothermometry on the Tibetan Plateau
since the last deglaciation